Exploring the impacts, limitations, and implications of LLMs for writing practitioners

The production, interpretation, and evaluation of written text is undergoing a massive upheaval due to the widespread adoption of machine learning natural language generation systems. Generative large language models are being used to produce copy for websites and marketing, news media, and student papers. Ongoing advances in natural language processing are increasing language models' capabilities to produce adequate text in domain-specific contexts, including creative writing. Notably, OpenAI CEO Sam Altman recently claimed that his company has trained a new model capable of producing good creative writing. The metafictional story produced by this yet-unreleased model was, in his words, "the first time i [sic] have been really struck by something written by AI" [1].
Scholars warn that such scalable artificial texts might become the norm, overwhelming human writing in what Matthew Kirschenbaum refers to as the "textpocalypse" [2].
Philosopher Hannes Bajohr suggests that literature is shifting towards the "post-artificial," in which human authorship is no longer assumed by default and it is the content, not the origins, of a work which matter most for reading and analysis [3].

This shift toward 'writing' as written, scalable, author-agnostic outputs pays little heed to the values and expertise of human practitioners of the writing process. The Writer's Guild of America strike in 2023 [4] and the London Meta Protest by the Society of Authors in April 2025 [5]
speak plainly to writers' concerns that their work is being stolen and devalued, and that it may even be drowned out or replaced by AI text generation. Even platforms like Sudowrite [6]
which position AI as a support tool designed to aid, rather than replace, writers and their processes, are of limited use to most writers and misaligned with the values of many. HCI research highlights intention, creativity, and authenticity as key values linked to writers' concerns about existing and future support tools [7]. But even this research assumes a limited and human-replacing role, primarily considering situations where an LLM takes on the same support roles typically filled by an editor, assistant, or beta reader might.

Both LLM-as-writer (promoted by generative AI developers and providers) and LLM-as-supporter/assistant (common within HCI research and AI-assisted writing platforms) are common conceptual metaphors [8] for the technology, structuring our understanding of language models in ways which emphasize certain of their qualities while overlooking others. I suggest that these existing metaphors for language models are poorly aligned with the values and practices of most writers. By reviewing existing literature around LLM-assisted or LLM-generated writing and conducting an exploratory design study, I will examine which roles writers prefer for LLMs, and which aspects of LLM text generation matter most for them and their process. Based on these findings, I will use participatory design methods to explore a conceptual metaphor for LLMs which better respects writers' values, roles, and practices. Writers from a range of backgrounds and perspectives will participate in design workshops and consensus-finding methods to explore alternative paradigms which might better describe appropriate roles for LLMs in the writing process, drawing on existing metaphors from writing and literary history such as the advent of word processing [9] or the Gothic and folkloric notion of the doppelganger [10]. The outputs of this research will include development guidelines, speculative artefacts, and/or co-created prototypes demonstrating how LLM development and use can better respect writers' values, augment their practices, and protect those dimensions of their work which can not--or should not--be automated.

(Reference removed to fit the reporting form)